University of Hertfordshire and Sonovision Limited KTP 22_23 R1

To develop an automated and optimised technical authoring and documentation system, powered by Artificial Intelligence and NLP. Benefits include reduced reliance on human authors (addressing skills shortages and workforce concerns), better consistency, improved quality and increased capacity.